BioCarbon Engineering

BioCarbon Engineering is a company committed to restoring woodlands and forests, both in the UK and worldwide. Our technology combines UAVs and an air-fired tree planting system that plants trees much faster and more cheaply than is currently possible. Trees not only provide us with food, but also take CO2 out of the atmosphere, help prevent floods, droughts and landslides, and improve crop yields when strategically planted in agricultural areas. BioCarbon engineering is committed to planting 1 billion trees per year to help restore our woodlands, improve agricultural yields and prevent floods and droughts.